Active citizenship through gaming

A public engagement approach that allows young people to become active citizens in the redesign of

their city using Minecraft to output their collaborative visions to better inform planning, design and

growth of urban spaces.